Construction Site Monitoring

We take aerial photos of construction sites using unmanned aircraft. We want to develop our capabilities and widen our geographic scope. We need business support to help achieve this.